University of the West of England Bristol and West Technology Systems Limited

To research and develop novel protocols/processes for developing high-definition fingerprints and palm-marks and target sites for DNA recovery from difficult-to-process materials using Vacuum Metal Deposition.